Self contained - Mobile "plug and play" isolation room

A recent (March 2020) article in the BMJ suggests that "the vast majority of NHS emergency departments in England do not have adequate isolation facilities for containing the spread of infectious diseases such as covid-19" (Source: [Covid-19: emergency departments lack proper isolation facilities, senior medic warns][0]). In fact, it has even been suggested that converting complex and expensive hospital operating theatres into negative pressure isolation wards, might be an acceptable solution, although we simply cannot see any benefit to that.

Interfurn identified the need to develop the first 'plug and play' modular, mobile neutral pressure isolation room suite, as a response to the current COVID-19 outbreak worldwide. These suites will be designed for use by patients thought to be carrying a High Consequence Infectious Disease (HCID) or indeed any patient needing basic isolation.

Our solution includes:

?Removing the requirement for large, costly and cumbersome plant rooms for each isolation room

?Improving the design of the mechanical and electrical (M&E) design, in order to design a system that is 'plug and play' and fully compliant to current healthcare technical memorandum (HTM) guidelines.

?The provision of a scalable solution to the fluctuating needs of the UK healthcare system, giving it the ability to respond quickly to changes in demand (eg. infectious illnesses or winter pressures), where patients require isolation facilities in order to prevent the spread.

The design principle for this project will be focused on creating standard mechanical and electrical solutions to increase the speed of delivery, offer flexibility and reduce on site construction and labour time. Above all, the project will focus on technical compliance with the DOH's guidance documents healthcare premises HBM, HTM and building regulations. This is not always the case in temporary modular or mobile facilities; this is what makes this solution truly innovative.

The solution has further reaching potential however. The principle will be suitable for roll out to other clinical departments, including operating theatres; simplifying the build process and providing high quality, cost effective modular healthcare solutions which easily fit together and scale up or down as required.

[0]: https://www.bmj.com/content/368/bmj.m953